3DP Rapid manufacture tooling

On being awarded the £5000 innovation voucher.3d Printing Engineering would like to choose Haseltine Lake as their IP adviser to develop and protect their unique and versatile rapid manufacture tooling series.